TankCube Verification and stage 2 development

TankCube is a smart electric powered, boiler free electronic product and system for controlling and heating domestic hot water. Its innovative design enables the user to accurately heat ONLY what's needed, significantly reducing energy usage and wastage, and saving money!

The hot water usage information via the TankCube App enables the user to:

* smartly set the TankCube system
* know how much hot water is in the tank
* accurately set the water needs for a certain period: TankCube heats the exact amount of hot water when you need it, no waste, no losses.
* see the history of water used - TankCube takes account of unused water in heating schedules, minimising energy use and helping individuals reach their domestic NetZero.
* efficiently use locally sourced energy (e.g. solar panels) with the system, creating further energy savings.

TankCube can be easily retrofitted to many existing tanks or installed with a new inexpensive pre-sensored tank. It provides an affordable yet smart water heating solution that gives the user hot water knowledge, control, and significant savings, helping the pocket as well as the planet!

TankCube - sustainable solutions for our NetZero future.